AI-Mesh

The most commonly referenced bottleneck and process impediment in computational engineering is mesh generation -- defining the discrete elements, lines and points around a geometry (car, aeroplane, turbine) that are required before a solver (computational fluid dynamics, computational structural mechanics or electromagnetics) can be run. AI-Mesh brings together specialist SMEs AlgoLib (AI and machine learning technology) and Zenotech (computational engineering and cloud computing) to create a prototype AI-based meshing system - replacing manual human operations in mesh generation with automation informed by feedback from the quality metrics of each mesh generated.